Equitas remote bias reducing interview software

Equitas App Ltd. is helping companies within the UK modernise their hiring processes with a remote, digital approach to interviewing.

In the face of Covid-19 companies are struggling to adjust their hiring practices. Growth industries such as Food Retailers are not coping with high hiring volumes due to additional demand and lack of technology in their hiring process. Static industries like Finance are struggling to use a remote approach to find essential hires mid-crisis. Adversely affected industries have decreasing hiring rates according to LinkedIn research, Recreation & Travel (-47.1%), Entertainment (-25.8%) and Corporate Services (-15.4%). These industries also face the additional challenge of an increased pace of hiring once lockdown ends. The majority of these employers use a traditional, face to face, antiquated, paper-based approach to interviews.

The key objective of this project is to transition employers to a completely digital approach with our interview software, allowing them to hire remotely and deal with the immediate challenges of Covid-19 and the volume of hiring they will face in the coming quarters. The core impact of our product will be reducing interviewer bias using a structured best practice approach to interviews, automation of the interview process with new voice technologies, improving efficiency and finally improving the employability of all candidates who are assessed.

There will be a drastic rise in unemployment throughout this crisis with predictions of over two million people facing this hardship. We are designing our product to have a candidate-centric approach to ensure that they can improve their employability skills when interviewing with detailed auto-generated feedback reports. We will be offering employability upskilling and talent pooling services so we can refer job seekers to relevant employers with the use of our software, allowing as many people to find jobs as quickly as possible. Our overarching goal in the project is to help 10,000 people find new jobs.

The key innovation of our product is the use of voice technology within interviews and technology to automate key interview processes.